The University of Essex and Instant Makr Group Limited KTP 22_23 R2

To research and develop a range of concepts for the commercial realisation of a range of specialist 3D printing technologies, expanding the R&D and marketing strategy design function of a technology distribution company.